Precision Water Medication Systems: Enhancing Pig Health and Farm Sustainability through Accurate Dosing

This project, carried out in collaboration between Holmefield Farm Services, Yorkshire Farmers, J.Bradshaw and PM &PM Rhodes looks to implement and promote the use of accurate dosing systems for water medication in the pig farming industry.

Inaccurate dosing, whether underdosing or overdosing, carries significant risks. Besides from the obvious direct cost of wastage of unutilised product because it has not dissolved properly, underdosing fails to achieve the necessary therapeutic concentration in the pig's system, leading to treatment failure, prolonged illness, and poor growth performance. Crucially, it also fosters the development of antimicrobial resistance (AMR), a major global health concern. Sub-therapeutic levels allow bacteria to survive and adapt, making future treatments less effective.

The project will provide modern dosing systems to participating farms, including automated stirring equipment which is not currently present in the UK to keep powder products in suspension. Medicated water samples for analysis will be collected during the project by vets from the Holmefield Farm Services group, comparing the more modern systems versus the traditional ones, with the results used for knowledge transfer within the industry.